A living bionic leaf to produce solar fuels and chemicals from carbon dioxide

Sunlight is an abundant source of clean and economical energy. One-hour of sunlight can satisfy a year's energy demand across the entire world. Inspired from natural photosynthesis, the proposed project develops a bionic leaf that provides a hybrid approach to the conversion of solar energy into fuels and chemicals by integrating microbes with synthetic light harvesters. In such hybrid systems, microbes perform thermodynamically and kinetically challenging chemical reactions with high rates and selectivity, whereas light harvesters act as substrates for microbes or functional components to carry out light absorption, charge transfer and product separation. The project also investigates the microbial life on the photoexcited light harvesters by employing gene expression analysis, live/dead assay and BioRad protein assay. Finally, the project elucidates the fundamental electron transfer mechanism from light harvesters to microbes using advanced spectroscopic techniques.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.